The University of Nottingham And I Holland Limited

To develop and embed a unique Optimum Coating Selector providing a scientific solution to rational coating selection to stop formulations sticking to tablet punches.